Real-time imaging for robotic-assisted MR-guided neurosurgery at 0.55T

Introduced in 1993, Intraoperative MRI has been groundbreaking, as iMRI offers superior soft-tissue contrast compared to CT imaging and could improve surgical planning. This thesis aims to combine MRI with robotic-assisted surgery at 0.55T to reduce procedure time, complexity, errors, reoccurrence and complications. To achieve accurate navigation and targeting, fast and robust reconstruction of accelerated MRI acquisitions is crucial in iMRI, particularly for parallel imaging, which is still widely used in the clinic.

Our approach aims to develop an interpretable physics-driven neural network for reconstructing accelerated MRI data with reduced noise and improved image quality. A Deep Koopman autoencoder was designed with two non-linear layers for the encoder/decoder and a linear layer for interpolation in the latent space. The approach was compared to GRAPPA and RAKI in two brain datasets.
As dynamic MRI signals significantly correlate in k-space and time dimensions, k-t GRAPPA suggests sampling raw k-spaces on both dimensions and interpolating missing points from acquired source points in k-t space. The latter Deep Koopman autoencoder could be used as a building brick for dynamic reconstruction, as it replaces direct linear interpolation with non-linear mapping and linear interpolation in the resulting latent space.
The proposed approach improves qualitative and quantitative reconstruction results compared to GRAPPA. Compared to RAKI, visual inspection shows better sharpness with the proposed approach, albeit with slightly higher residual noise. The dynamic reconstruction shows promising results with great temporal and space resolution.
This work introduces an interpretable neural network for k-space interpolation, enabling good reconstruction quality and offering avenues for extensions to enable autoencoder-based scan-specific denoising.

Keywords: Parallel imaging, Deep Koopman, k-space interpolation, accelerated imaging, nonlinear GRAPPA, Interventional MRI